Regulation of Metabolic Homeostasis

Technical abstract
The overall aim of Theme 4 is to provide a mechanistic understanding for the manner by which non-nutrient food and microbiota-derived food metabolites regulate the metabolism of lipids and carbohydrates and modulate overall energy expenditure to maintain and improve health. We will do that by focusing on the two major metabolic organs: the liver, where the transient influx of high concentrations of these metabolites will be exerting ‘first-pass’ effects on lipid and glucose metabolism following their absorption from the gastrointestinal tract, and the organ-associated and peripheral adipocytes, where bioactive compounds can impact on energy sensing and expenditure.

We will use human cell lines but also appropriate animal models to elucidate the role of nrf2 and sirt1 as the mediators of energy metabolism by food and their metabolites. In particular, we will use novel genome editing techniques by CRISPR/Cas9 in human hepatocytes, as well as sirt1 knockdown and overexpressed mouse models, developed in QIB.

In addition, we will undertake human intervention studies with stably labelled fatty acids to enable quantification of hepatic and whole body fatty acid oxidation and lipid synthesis, in response to different diets developed in Theme 1. By combining the results obtained at the cellular and organ levels, we will gain a clear understanding of how diets regulate systemic metabolic homeostasis.